Clock-Chips - Incorporating the Circadian Clock into Organ-on-a-Chip Technology

Organ-on-a chip (OOAC) devices are an emerging tool for testing studying how organs function and testing novel and repurposed drugs in a laboratory environment. Each chip contains hollow channels containing combinations of human cells that interact with each other to mimic the functioning of our organs. Mechanical forces can be applied to replicate the physical forces that cells experience in our tissues and organs, for example fluid flow and stretch for the heart and blood vessels. Ultimately OOAC systems may be used to improve the way pharmaceutic therapies are developed and tested and reduce the use of animals in research and ultimately to replace the routine use of animals.

All tissues in the body have an internal biological circadian 'clock' which co-ordinates cellular processes in our tissues and organs according to whether it is day or night, creating cycles of biological function every 24h. Importantly drug effectiveness and toxicity often varies according to the time of administration, which means that there may be times of day when a drug is most effective and produces the least side effects. However, for the majority of treatments, the influence of biological time on therapeutic efficacy has not been studied or exploited. This is partly because the various stages of a drug development, involving simple cell systems and then animal models do not replicate the human circadian clock. This results in costly late-stage failure of drug discovery programmes and the unnecessary use of animals in earlier stages of development.

Currently circadian rhythms are not incorporated into OOAC technology and there is no means of establishing the biological time of cells within these devices, limiting the therapeutic and commercial potential of the technology. The overall aim of this project is, therefore, to incorporate the circadian clock into OOAC systems, allowing the cellular 'time of day' to be monitored and for drugs to be tested at different time points that reflect day and night for our organs.

In this project we will use cell lines including Induced Pluripotent Stem Cells (iPSCs) that are able to 'report' the time of the circadian clock, involving linking a luminescence tag to key genes that control the clock. Cellular circadian rhythms can then be induced and monitored non-invasively within OOAC and other cell culture systems. iPSCs can be differentiated into all cell types in the body allowing us ultimately to develop a library of novel human iPSC-derived differentiated clock reporter cells.

We will develop a protype bioluminescence detection system which can be incorporated into existing commercially available OOAC systems. This work will involve identifying suitable photo-multiplier-tube detector, in collaboration with Hamamatsu Photonics UK, along with optical fibre technology and purpose-designed software and user interface. We will complete a proof-of-concept study where cells will be grown in OOAC devices and stimuli will be provided that 'set the time' of the clock resulting in the oscillation of clock genes over a 24hr period, which we will measured using our prototype detection system by luminescence.

Alongside the research and technology development we will develop a plan for commercialisation of the technology, either involving a spin-out company or licensing to existing OOAC suppliers. This work will be supported by Queen Mary Innovation Ltd, our Technology Transfer Office.